On the Political Economic Determinants of Social Time A Case Study of Post-Industrial Britain

Through a country-specific and time-bound case study of the UK, this project will examine how the global economic transformations of the late twentieth century have shaped a series of labour-market reforms which have enhanced the discretionary power of employers at the expense of the temporal autonomy of British workers. This project will provide novel insights into the dialectical interplay between global, historical dynamics of capitalist development, localised processes of institutional change and the organisation and experience of social time.